University of Portsmouth And Flight Data Services Limited

To develop a prototype semi-automatic software for testing airworthiness and operational standards compliance of DFSRS, using mathematical modelling and Matlab. To create a bespoke version of the software, from the prototype Matlab modules, to produce a commercially attractive system for the testing of the DFDRS.